Maximising Innovation Beyond Procurement and Contract Execution

The project will bring together expertise from Costain Ltd, Pinsent Masons LLP and researchers at Cambridge

University to advance understanding of innovation in the supply chain for large scale construction and

infrastructure projects.The project will assist in removing barriers to innovation within the contractual and

commercial process and maximise the ability to innovate. The project will develop a conceptual model around

how to rectify supply chain problems surrounding contractual and commercial processes. This will link the

customer to the supply chain, assess what can be done to facilitate change and encourage innovation. This will

involve a number of considered industry case studies. Behaviours and the strength of relationships within the

supply chain will be measured, specifically looking at communication and trust. Commercial and legal

guidelines will be produced. A white paper will also be produced to use the learning and discussion points from

the organisations involved to stimulate debate within the industry.